Ulster University and Krayel Limited

To develop the core underpinning AI algorithms as well as an intuitive Chatbot voice interface, whilst applying best practice usability engineering principles, for the modular low-cost platform and service solution enabling the elderly to live well and safely in their own homes.